Energy Harvesting Polymer Composites

The project will build its foundation on thermoelectric measurements and subsequent energy harvesting, which are a strength in Dr. Weir's group. I would investigate magnetic polymer composites, focussing on the incorporation of nanoparticles into polymers of interest to produce desired nano- and micro-structures. My research idea for a higher risk, higher reward element of the project would be to investigate novel routes to energy harvesting by harvesting energy from nanoparticle vibrations based on my research vision.